Computational modelling of cell fate following proton irradiation

This PhD project focuses on creating a computational model to predict how cells respond to proton therapy, aiming to optimize its effectiveness while minimizing harm to healthy tissues. The work will combine advanced mathematical modelling with a possibility of experimental validation using data from a dedicated proton therapy research facility at The Christie NHS Foundation Trust. The research will develop detailed models of DNA repair processes, incorporating key proteins and their interactions with the cell cycle to simulate repair dynamics. These models will be integrated into existing simulation software, extending its capabilities to predict cell survival and death outcomes after radiation. By linking molecular mechanisms to tissue-level effects, the project will refine predictions of treatment outcomes, contributing to more precise and effective proton therapy. This work has the potential to identify new strategies to enhance therapy and improve cancer care